Linguistic universals and the order of verbs in Germanic

Debates over the depth and provenance of linguistic universals are a central part of current linguistics. Their interest derives from the fact that they bear on the issue of how mind works, how diverse or similar all humans are, and what roles nature and nurture play in this. I will contribute to these debates by giving further empirical support to a particular set of universalist proposals. This will be achieved by studying possible and impossible word order patterns within the Germanic languages and dialects.\n\nRecent work motivates strong universalist claims about word order. Cinque (2005: Deriving Greenberg's Universal 20 and its Exceptions, Linguistic Inquiry) has argued that all attested neutral orders of nouns (N), adjectives (A), numerals (Num), and demonstratives (Dem) are simple permutations derived from a common underlying structural type. \n\nIn English, as in many other languages, the order is 'these five public employees', i.e., Dem-Num-A-N, while in the Kwa language Gungbe, as again in many other languages, it is the exact opposite: N-A-Num-Dem. In a rarer type of language, for example the Bantu language Kikuyu, the relative order of demonstrative, numeral and adjective is the same as in English, while the noun comes first: N-Dem-Num-A. The exact opposite of this order is not attested in any language. Of the 24 logically possible orders of Dem, Num, A, and N, Cinque (2005) reports 14 as attested and 10 as unattested and suggests a simple, formal theory that generates all and only the 14 attested orders. \n\nThe current project focuses on Germanic languages and dialects. In these languages and dialects, the order of verbs and verb-related elements is notoriously variable. The order of the verbs 'will', 'want', 'call' and the particle 'up' in the sentence 'John will want to call up Sue' is will-want-call-up, it would be the exact opposite in German: up-call-want-will. This contrast between English and German is reminiscent of that between English and Gungbe mentioned above. In Dutch the order comes out as 'up-will-want-call', where 'will', 'want', and 'call' come in an English-like order, but the particle precedes. This is reminiscent of the Kikuyu order in the noun phrase, which was English-like, except with the noun in initial position. The mirror image of the Dutch order, 'call-want-will-up', is never found in any language or dialect. This is again reminiscent of the absence of the reverse Kikuyu order from the cross-linguistic record regarding the noun phrase. \n\nThe similarity between ordering possibilities in the noun phrase and among verbs in Germanic are striking and suggestive. I will investigate first, to what extent the variable orders found amongst verbs in the Germanic languages and dialects can be characterized formally in the same terms as the orders described above for the noun phrase. The research revolves around the empirical question whether in constructions that cluster together four verb and verb-related elements all and only the 14 expected orders show up in some Germanic variant or other. If this hypothesis can be upheld, the orders of verbs in Germanic can no longer be seen as a counterexample to one of the crucial proposals contained in Cinque's work: In the generation of neutral word orders, whenever an item (such as the noun in Kikuyu or the particle in Dutch) moves, it moves forward. Such a result would strengthen the universalist position considerably. \n\nThe second set of questions concerns more subtle generalizations regarding the order of verbal elements. For example, while there are large word-order differences between the Germanic languages and dialects, there is no language or dialect where a participle could follow a hierarchically more prominent element while infinitives have to precede such hierarchically more prominent elements. Such generalizations from the literature willbe tested empirically and an explanation sought in structural terms.

Potential impact
In the immediate term, the results of the current project will be used in an outreach project of the linguistics department at UCL (project coordinator K. Szendroi, funded by UCL's outreach office): 'Introducing linguistics through the science curriculum.' As part of the project the department will offer A-level math and science students a 5-session extracurricular activity introducing the basic principles of linguistic inquiry through linguistic puzzles. As Honda and O'Neil (1993) explain, linguistics can be successfully used to 'trigger science-forming capacity' in secondary school students. The principles behind the word order patterns in the noun phrase and in Germanic verb clusters are simple enough lend themselves to this kind of project: Discovering the principles governing the word order patterns will strengthen the students' analytic skills and strengthen their understanding of their native language. In addition, by gradually understanding how language and in particular how their own language works and relates to other languages, students can also develop confidence and pride in their language and culture.\nI plan to dedicate one week of the project to producing an appropriate set of materials to be used by A-level students. \n\nIt is unlikely that basic research of the kind undertaken here will have other immediate impacts. However, in the long term there are a number of potential benefits. For example, the research tradition that the current project falls into tries to shed light on the functional architecture of the mind. To what extent is it modular and domain specific, to what extent is it domain general? To what extent is its structure and content determined genetically and to what extent is it fashioned by properties of use? Such questions are central, fundamental questions in cognitive science. They have not been answered fully to date. Relatedly, it is known that stroke patients who have lost the ability to speak fluently often have particular difficulty understanding and producing sentences that involve non-canonical word order. This effect is apparently independent of the native language of these patients. Canonical word order seems to be unaffected in many such patients. The current project will help elucidate the mechanisms underlying the creation of sentences with canonical word order. Ultimately this will help characeterize the differences between canonical and non-canonical orders, which, in turn will inform new therapeutic approaches to language loss as a result of a stroke.\n\nLinguistic issues sometimes catch the public's attention. The attention grabbing claims often relate to exotic peoples and cultures and purport to demonstrate such peoples' exotic way of thinking through their language. The most enduring example of this is the false claim that the Eskimo language has an astonishing number of words for snow and that this purported fact provides an important insight into the Eskimos' way of way of seeing the world. Unfortunately, such claims of exoticism easily end up supporting racist discourses or political discourses of cultural supremacy. Findings of linguistic universals on the other hand accentuate similarities rather than differences, they support a universalist political discourse, and, by minimizing the perceived differences, enhance our ability to empathize with members of other communities.